Agrosmarts

Agrosmarts is agricultural technology company developing smart sensor technology within the hydroponics field to aid farmers andagricultural workers to reduces food spoilage and improve efficiency in food technology.